Eliminating lamination processes to deliver a sustainable future for the textile industry

The manufacturing processes behind the production of a finished garment are complex, spanning multiple continents, and stages include:

* Fibre production.
* Spinning.
* Weaving/knitting.
* Dyeing.
* Finishing.
* Cutting and sewing.

Due to net-zero initiatives, fashion brands have implemented strict environmental sustainability goals (ESGs) to address CO2 production in their supply chains, with each of the manufacturing stages above coming under internal review and external criticism.

Using their unique and proprietary liquid application technology, which utilises an array of digital dispensing nozzles to very accurately deposit colourants or finishing chemistry onto, and within, the fabric structure, Alchemie have previously successfully designed, and commercialised, an Endeavour digital dyeing platform, enabling an up to 95% reduction in water, 85% reduction in energy, and 30% reduction in chemistry for the colouration of both polyester and cotton fabrics, when compared to traditional jet exhaust processes, and a Novara digital finishing platform, enabling an up to 92% reduction in water and 84% reduction in energy for anti-odour and durable water repellent coating, when compared to padding. Novara can deliver these reductions by applying the functional chemistry in concentrated form, reducing the water needed during functional chemistry application and, in turn, reducing the energy required for drying and (optional) curing. Furthermore, functional chemistry can be applied selectively patterned to only a single side of fabric, reducing chemistry usage and enabling new product innovation, such as multifunctionality, e.g., by combining hydrophobic and hydrophilic coatings.

Alchemie now wish to expand the scope of their capabilities by developing an innovative and disruptive process, based on their digital Novara platform, to eliminate the need for lamination in the manufacture of waterproof breathable fabrics (WPBFs), where polyurethane (PU) membranes are currently bonded to the fabric through use of heat and pressure. Since lamination is an edge-to-edge process, recycling waste fabric from the cutting and sewing stage is challenging and requires manual separation of the membrane from the fabric. Furthermore, significant inventory is required since different garments require different membrane thicknesses based on different performance requirements. Through use of the smart liquid application technology, an innovative and disruptive process will be developed to allow for the application of PU coating only where needed, allowing for the easy recycling of fabric waste, and at the correct dose, reducing inventory requirements. This is game-changing and represents a transition to smart manufacturing to produce WPBFs, allowing Alchemie to establish themselves as the go-to company for innovation in textiles.